The spread of antibiotic resistant Enterobactericeae in hospital sink drain traps

This studentship focuses on the spread of antibiotic resistant Enterobactericeae in hospital sink drain traps. Following initial genetic and phenotypic characterisation, real-life sink drain trap microbial communities will be exposed to various cleaning regimes and the survival and transmission of resistance elements and populations determined over time.